Multi-compartment hydrogels for biomedical applications

Natural tissue is a complex interplay of various components. A key parameter of the stability of natural tissue is the spatially controlled formation of layered structures. Recently, we could show the formation of hydrogels with significant mechanical properties via incorporation graphitic-Carbon Nitride (g-CN). The PhD student will study the formation of complex hydrogel architectures and their mechanical properties via incorporation of g-CN into synthetic hydrogel materials. Both synthetic and analytical tasks are part of the project to assess structure-property relationships. The final goal is to fabricate a composite hydrogel that mimics natural tissues regarding mechanical properties and water content.